FilmLovesData

Portent.io uses big data to make better desicions in the film industry, predicting how much a film will make and how critically acclaimed it will be with a high level of accuracy before launch. Our model uses 1000's of data sets including not only millions of films but also weather data, stock market data, consumer confidence data and many more to create our predictive model which operates in a similar manner to Google's page ranking engine.

With interest from multiple sectors in the film industry we are poised to provide significant value which will lower the costs and risk of film production worldwide.

We are also continually working with academia and the film industry to improve our product and our offering.